Rapid Antimicrobial Susceptibility Testing from Direct Imaging using Deep Learning

Rates of drug-resistant infections are rising worldwide, including the rates of resistant blood infections. Blood infections resulting in sepsis or septic shock are life-threatening emergencies and the survival rates are highly correlated with timely and appropriate treatment. Current blood antimicrobial susceptibility testing (AST) methods are either too slow or too expensive and require skilled personnel, to be of clinical use for sepsis patients. As a result, sepsis patients are given broad-spectrum antibiotics while waiting for test results, which, in turn, further accelerates the rising rates of resistant infections.
Several automated rapid susceptibility urine tests have been developed, which can achieve results, directly from urine samples, in under 10 minutes. Notably among these, a company called PhAST is developing an AI and microfluidics-based urine test, which images the bacteria in the urine directly and classifies their shapes and movement characteristics using a convolutional neural network. This test is inexpensive and can achieve reliable antimicrobial susceptibility results and minimum inhibitory values in under 30 minutes. However, none of these techniques can conduct an inexpensive and automated test, directly from a blood sample, in under 30 minutes, without labour-intensive, manual sample preparation steps, which preclude their use in developing countries, where the rates of resistant infections tend to be highest.
The use of deep learning techniques for rapid antimicrobial susceptibility testing is promising. Semantic segmentation models capable of multi-class segmentation such as U-Net are especially promising, considering their potential to distinguish between bacterial and blood cells in images of whole blood.
This PhD project would involve collecting and labelling a sufficiently large dataset of bacteria-spiked blood samples imaged under a phase contrast microscope inside of a microfluidic cell. Second, various deep learning techniques would be tested to maximise the model's ability to distinguish between blood cells and bacterial cells and also to classify bacteria as either susceptible or not susceptible with a stretch goal of estimating the minimum inhibitory concentration.
Ideally, the experimental setup should include an immobile microscope with fixed focus and magnification and the samples should be imaged in microfluidics chambers with a micropump system, which would allow for precise control over the flow speed and direction. Additional machine learning approaches such as performing classification on the extracted metadata (cell count, cell size, and cell location over time) or analysis of bacterial movement kinematics with anomaly detection RNNs would also be explored.